Unlocking Mass-Market Retrofit: The Data-Driven Employee Benefit Platform

Project Title: **Data-Enabled Employee Retrofit Platform to Accelerate UK Home Decarbonisation**

To meet Net Zero 2050, the UK must retrofit 21 million homes. However, progress is stalled by two critical barriers: affordability (53% of homeowners cannot afford retrofit) and complexity (48% do not know where to start). Current market solutions---static EPCs and fragmented advice---fail to solve these problems or unlock the necessary capital.

**The Solution**

Kamma will develop and pilot the world's first Employee Benefit Retrofit Platform, unlocking a powerful new channel for decarbonisation: UK Employers. We utilise the existing ability of employers to offer 0% loans, repurposing this mechanism to drive mass adoption. While distinct from salary sacrifice, this approach replicates the proven success of schemes like "Cycle to Work", enabling employers to offer home retrofit as a staff benefit that removes upfront costs and complexity.

**The Innovation**

This project combines three major innovations into a single, scalable platform:

1. National-Scale Property Intelligence: Leveraging Kamma's proprietary dataset of ~29 million properties (validated by the Climate Change Committee), our engine instantly models unique retrofit pathways for every home in the UK. This overcomes the significant data gaps of current EPCs, which cover only ~53% of housing stock.
2. Dynamic Optimisation Engine: A "Retrofit Explorer" that identifies the most cost-effective route to energy efficiency, tailored to individual user budgets and property constraints.
3. Integrated Financing Layer: Uniquely, the platform layers eligible public grants (e.g., ECO4) with employer-backed 0% financing. This converts high-capital retrofit costs into manageable monthly salary deductions, making decarbonisation affordable.

**Project Delivery & Impact**

This late-stage R&D project (Experimental Development) will advance the technology from TRL 6 to TRL 8\. We will deliver a self-service employee web application, an employer dashboard for tracking Scope 3 emissions reductions, and a delivery partner portal. The system will be validated through a live pilot with a major UK employer.

Successful delivery will unlock a scalable route to the £408bn retrofit market, leveraging private capital to accelerate the UK's Warm Homes Plan and directly reducing energy bills and carbon emissions across the UK housing stock.